The University of Surrey and Yeltech Limited KTP 22_23 R4

To develop an innovative Artificial Intelligence enabled predictive maintenance platform that analyses the captured Asset data using novel AI/Machine Learning risk prediction models to provide Asset Managers with advanced information that enables them to predict when asset failures may occur.